Evaluation Builder

For many years, Creative Coop has specialized in creating online evaluation tools, self-assessments, business diagnostics, calculators, and other applications integrated with our clients' websites. Now we want to create a general-purpose "Evaluation Builder" module for the Drupal CMS that we can use to roll out these kinds of applications far more quickly and efficiently, replacing a lot of custom code with configuration and a convenient user interface. This will make us more productive and give our clients better value.